Overcoming mechanical barriers to neuronal regeneration

After spinal cord injury, many people are wheelchair-bound for the rest of their life. The reason for this dilemma is that neurons, which are crucial cells in the spinal cord connecting the brain with the body, cannot self-repair, and repair can currently not be promoted. So far, research has - without any major breakthrough - mainly focused on chemical signals impeding neuronal re-growth. The proposed project will take an alternative approach: I want to unravel if mechanical barriers are in the way of neuronal repair and find a way how to negotiate these barriers. I will develop a microscopy technique that, for the first time, allows to measure and compare the stiffness of healthy spinal cord tissue with that of scar tissue developing at the injury site. Concurrently, I will investigate the response of nervous system cells to mechanical stimuli and illuminate how these stimuli are translated into a cellular response. Equipped with this knowledge, I will suppress the response of cells in the scar environment to mechanical stimuli. In this manner, I will overcome the negative effect of the scar stiffness and promote neuronal re-growth, which could ultimately lead to the repair of damaged spinal cord tissue.

Technical abstract
Neuronal regeneration in the mammalian CNS is very limited. After nerve tissue injury a glial scar is formed across which axons cannot grow. Intensive research studying biochemical signalling by the inhibitory scar tissue revealed several factors detrimental to neuronal regeneration. Despite this increasing knowledge, CNS tissue repair can currently not be promoted, indicating that other factors contribute to the failing neuronal regeneration. It has been suggested that the (potentially stiff) glial scar poses a mechanical barrier for neurons. However, the mechanical properties of glial scars were never measured, and the neuronal ability to respond to mechanical cues is currently poorly understood. Furthermore, neural implants, which are significantly stiffer than healthy nerve tissue, cause foreign body reactions, limiting their lifetime. This proposal will illuminate the effect of mechanical signalling on these CNS pathologies.

In contrast to mammals, in lower vertebrates regeneration in the CNS is often successful. To investigate if mechanical cues contribute to this different regenerative ability, I will develop an atomic force microscopy technique and, for the first time, measure the mechanical properties of glial scars in rats and frogs. I will correlate differences in stiffness with the tissues‘ histological structures.

After injury, glial cells undergo reactive gliosis, which leads to scar formation and foreign body reactions. The initial gliosis inducer is still unknown. I will culture glial cells on custom-built substrates of varying compliance and investigate their gene and protein expression, thus testing whether mechanical cues trigger gliosis in vitro. I will also study how mechanical stimuli impact neurons by quantifying their outgrowth on compliant substrates. Ultimately, I will implant materials of different stiffness into rat CNS tissue and test if in vivo gliosis can be triggered exclusively by mechanical cues.

Finally, I will investigate molecular mechanisms of the transduction of mechanical cues into intracellular biochemical signaling. I will identify channel proteins likely involved in CNS cell mechanosensitivity, pharmacologically and genetically interfere with the channel proteins found in vitro and in vivo, and thus explore the role of specific mechanosensitive ion channels in CNS pathology.

Understanding CNS cell mechanosensitivity may eventually lead to novel, groundbreaking treatment strategies of CNS lesions such as spinal cord injuries. Pharmacological intervention with cellular mechanotransduction pathways or the implementation of proper mechanical cues in the damaged tissue could - in addition to appropriate biochemical stimuli - promote axonal re-growth and suppress reactive gliosis, which ultimately will result in neuronal regeneration and functional recovery.